Defining effective models for Climate Change Burden Application

Thidwave will define carbon accountable mechanisms and frameworks to support the application by public bodies of the Climate Change Burdens, set for in the Clinate Change (Scotland) Act 2009.